Whiscers

WHISCERS is a system for installing internal wall insulation with minimal mess, whilst the resident remains in the property. It involves measuring the walls in the property using a Laser device that enables fast and highly accurate measurement. Information is then sent electronically to a computer controlled off-site cutting machine that is rapid, precise and mess-free.
The Eracobuild project is looking to scale-up this work with partners in both Austria and Greece. Investigating difference insulation products and heat gain as well as heat loss.